ARCB (Architecture Build)

"In response to increasing environmental improvement targets and fierce civil aviation marketplace competition, Rolls-Royce has responded by pioneering a revolutionary new UltraFan engine architecture, designed to deliver required power in the most efficient way.

ARCB project will de-risk the UltraFan architecture through pioneering the first ever successful build of an UltraFan demonstrator and perform the first self-powered commissioning run to idle.

Project cost is £39.1m for which £17.5m of grant funding is being requested. Duration is 32 months, starting August 2018 and completes March 2021."